Senta Voucher Application

SentaTechnologies is developing SentaSecure, a disruptive internet security platform that seeks to keep open data open and secure data away from any potential unauthenticated access. Our system allows for simplified separation of open and closed data. SentaSecure eliminates all cyber attack vectors from malware that enables ‘Man in the Middle’, ‘Side-Channel’ and device cloning attacks from open data portals. Evolving Device Authentication, Random, Polymorphic Encryption at the packet level and complete data content protection is provided by the SentaSecure platform. Obvious applications include securing mobile transactions, secure document exchange that prevents insider leakage and outsider penetration, secure access to trading and banking applications, etc. Our system therefore integrates with open data structures allowing a seamless movement between secure and open data depending on the device authentication.